Eco Energy Utility

Development of a simple retrofitted hydropower device for small scale generation of electricity in domestic and commercial premises utilising existing water and gas flow pressure and closed wet heating system circulation pumps.